How to understand, scale and maximise the effectiveness of volunteer responses to COVID-19.

COVID-19 has led to unprecedented measures being taken 'to keep people safe'. Restrictions on social movement have caused problems with access to basic human needs such as food, money and healthcare, especially for those 2.5 million people 'self-isolating'. Economic shutdown has also intensified existing social issues of food poverty, homelessness and unemployment. Although an army of volunteers is ready to respond, working through local authorities (LAs) and voluntary and community sector (VCS) organisations, volunteers still require vetting, training, infrastructural support and coordination. This support comes at a time when resources to do this are stretched to breaking point. Nevertheless we are seeing significant responses from LAs and the VCS but little opportunity to share and learn. One way of supporting the wide scale intervention is to facilitate quick and systematic learning about good practices. The research team draws on its significant experience of volunteering and of working in partnership with LAs and VCS organisations through the Enabling Social Action Programme, which we run for the department of Digital Culture, Media and Sport (DCMS). This project will enable the nationwide sharing of innovations and good practices between LAs and VCS organisations managing volunteer responses to the crises.